CartShark - Ecommerce AI for Shopping Cart Issues

RapidSpike is a UK-based software development SME with a core project team of Matt Waters (CEO), Bryn Dodgson (Head of Product), and Harry Burton (Customer Success Lead). In an era where complex online user journeys demand efficiency, reliability and protection from hackers, RapidSpike's CartShark emerges as the perfect solution. Tailor-made for the modern e-commerce landscape, CartShark leverages cutting-edge AI technology to analyse, monitor, and enhance your website's performance.

On average, website outages will cost businesses $100k in 2021, and 40% of customers will abandon websites that take more than 3 seconds to load. This leaves up to $8.5tn in potential e-commerce revenue unrealised each year.

As a pivotal solution to this challenge, RapidSpike is developing CartShark, an innovative platform that assists businesses in managing website reliability/performance/security.

Leveraging artificial intelligence (AI), CartShark will pinpoint performance issues/trends/bottlenecks for optimisation. It will analyse website outages/failures and overall performance patterns to predict likely causes and provide actionable insights to enhance website speed/transaction times.

It will also assess third-party reliability and scrutinise security data, empowering website owners to detect/act upon potential security threats and fortifying client-side protection.

Whether understanding intricate user behaviour through deep data analysis, bolstering site security to look for hacking patterns, or ensuring your third parties deliver on their promises, CartShark offers a comprehensive suite of tools integral to success.